c-tex colour handheld

c-tex colour handheld configuration is a technology that allows users to quickly and objectively determine if their product colour has variance from standard. This enables users to control their production streams more efficiently, removes inertia from production flows and replaces a previously labour intensive activity.